Anglia Ruskin University and Boddingtons Electrical Limited KTP 22_23 R4

To introduce and develop new agile manufacturing techniques to manage variation and complexity of insulated tools. To combine recent innovations in digital simulation, with flexible automation and assembly processes to deliver bespoke, high-quality components.